'Investigating Metastases and the Lymph Node Microenvironment in Oesophageal Adenocarcinoma

Oesophageal adenocarcinoma (OAC) is a cancer of the lower oesophagus and it is the 7th most common cause of cancer related death in the UK. The disease progresses through the spread of tumour cells to lymph nodes (LNs) and distant tissues forming metastatic colonies. This formation of metastatic tumours in the LNs of OAC patients is the greatest prognostic indicator and reduces median survival from 26 months to just 11. Currently most research focuses on the primary tumour despite more effective treatment towards patients without metastatic spread warranting further investigation into the LN metastases. This project aims to characterise the cellular composition of a metastatic LN using single cell RNA sequencing (scRNA-seq) and spatial transcriptomics (SpTx). This research will aim to answer the question, what makes the LN such a hospitable environment for metastatic growth. This project will first scRNA-seq 20 LNs of various metastatic states to assess for differences between LNs that host metastases and those that do not. SpTx analysis on 20 LNs will also be conducted. These sequencing analyses will allow for comparison between LNs that host metastatic tumours and those that do not, potentially identifying characteristics of a tumour promoting niche. It will also allow for comparison between metastatic LNs that have, and have not, responded to therapy, potentially revealing novel targets. This research can have the potential to change current understanding of metastatic LN biology leading to pan cancer implications. It can also revolutionise current therapeutic options for patients with OAC.